Isolation, integration, and variation: a sociophonetic study on the role of religion in Sikh and Muslim Glaswegian

The following three research questions will be investigated:
1) How does religion impact the exploitation of common features from the
heritage home language (Punjabi) when speaking Glaswegian English?
2) How are the proposed variables - plosives, stop aspiration, vowel quality, etc.
- used by each community constrained by:
phonetic factors (e.g. adjacent phonetic context, stress)?
syntactic factors (e.g. parts of speech)?
word frequency?
style and topic of the conversation (e.g. interview, casual
conversation)?
religious affiliation, cultural affiliation and/or Community of Practice?
speaker gender and age?
3) How do sociophonetic differences between Sikh and Muslim communities
reflect self-reported attitudes towards their own community and others'?